DNA Disco

DNA Disco is a mobile app to raise awareness of wildlife conservation by telling you which animal you dance like, for example "you dance like a panda". DNA Disco converts your dance moves into a DNA sequence, which is then searched against a database of real genes on your phone to find the best match.